Vehicle mounted, Phase Change Material based, hot water heater.

Hexotherm introduces the Roadsyphon(r), a revolutionary campervan water heater. Harnessing the engine's waste heat, it warms water without the need for mains electricity or gas. This innovative system captures and stores the engine heat in a compact, highly insulated thermal battery, preserving the warmth for several days, delivering instantaneous hot water on demand. Simply put, a drive to your campsite can provide a weekend of hot water, promoting true independence from gas bottles and electric hook ups.

Innovation comes from our use of "Phase Change Material" (PCM). Capable of storing up to 10 times more energy than typical materials, PCM offers extraordinary efficiency. While it may seem like futuristic technology, it's actually grounded in principles used in thermal storage for over a century. Blended with cost-effective, recyclable components, Roadsyphon(r) promises an eco-conscious, low-carbon water heating solution that drastically reduces operational costs.

Once powered on your journey to site, our instantaneous boiler warms water as it passes through the PCM, so no more waiting for the tank to heat up like old gas/electric boilers. Furthermore the Roadsyphon can produce a continuous supply with up to 20 litres of hot water per charge, twice as much as most competitors. Enjoy back-to-back showers, just remember to top up your water if you have the typical 10-litre tank.

Presently, campervan enthusiasts, DIY conversion and welfare vehicle producers face limited options for mobile hot water provision. Traditional gas heaters come with a myriad of risks and regulations, from gas leakages and explosions to harmful by-products. They also necessitate air vents that inadvertently let in cold drafts. Yet, for many, the hallmark of a luxury motorhome versus a day van is the availability of hot water and a comfortable shower.

Installation of our Roadsyphon(r) heat recovery system removes the barriers to on board hot water and obstacles of gas heaters, to offer an effective DIY, eco-friendly route to water heating on any engine drive mobile platform no matter its size.Roadsyphon(r) emerges as a game-changer in this space, offering both safety, easy non-intrusive installation and efficient waste heat utilisation.